Conformational Evolution and Amorphisation/Crystallisation Tendencies

Molecules are often reluctant to crystallise and the reasons for this are still not well understood. Collective experience and recent research teach us that compounds hard to crystallise are often large and flexible, and that the existence of many energy-competitive conformers in the crystallisation environment (high configurational entropy) can be inhibitory for crystallisation. Unfortunately, novel active pharmaceutical ingredients (APIs) are typically large and flexible and thus often their crystallisation becomes challenging. We will study of crystallisation kinetics of APIs from the amorphous phase and from solution to better understand the crystallisation tendency of flexible compounds and to device strategies for enhancing or inhibiting crystallisation. We are particularly interested in monitoring the conformational evolution of compounds from the amorphous phase and solution and into the crystal structure and how conformational diversity impacts the kinetics and pathways of this process.
Aims of the work are:
i) Investigate the pathways of crystallisation of flexible compounds from the amorphous state and from solution.
ii) Probe conformational evolution from amorphous/solution into the crystalline state in order to establish possible links between conformational preferences and kinetics of crystallisation.
iii) Design crystal engineering strategies in order to inhibit or enable kinetics of crystallisation by targeting conformational control.
iv) Apply the knowledge to pharmaceutically relevant compounds that requires amorphous stabilisation or an enhanced crystallisation tendency.